Preventing Cardiovascular Implant Infections

In this project, OSPT is aiming to evaluate the feasibility of its technology integrating bacteriophage viruses, as an implantable bioactive textile device for cardiovascular applications. The device will be expected to reduce the risk of infections when using implants in cardiac surgery. Work will include the design and test of a first implantable prototype, as well as the planning and budgeting of the future route to market. By the end of the project if successful, OSPT will be in a position to apply for further funding to reach clinical trial readiness, the next step before first in man.